The University of Sheffield and Bergmann Direct Limited KTP 23_24 R4

To develop an intelligently controlled, instrumented food-waste drying appliance for commercial applications, and to develop the associated engineering skills and a platform to enable similar projects.